Valorising Waste from Sugar Cane and Associated Industries via Innovations in Pre-treatment, Biotransformation and Process Intensification [vWa]

The sugar cane industry in India supports nearly 60 million farmers and their families. The sugarcane and allied

industries however produce significant solid and liquid waste (~100 million tons). The huge quantities of waste

pose a significant challenge as well as an opportunity. The vWa (valorising waste) project aims to innovatively

transform these wastes into transportation fuels and value added chemicals.

A consortium of two industries & three universities from UK and three industries & four research institutes

from India will collaboratively develop novel technology for cost effective pre-treatment, conversion and

separations. The technologies, which will realise a step change in the state of the art, will be commercialised by

leveraging consortium’s industry connect. The developed solutions will make tangible & significant beneficial

impact on wellbeing of a large population in rural India. The vWa technologies will establish Indo-UK leadership

in biofuels and biochemicals technology sector